Eros, Eris and Empire: A Companion to Golden Age Love Poetry.

This project will offer the first book-length study in English of one of the most important bodies of verse in European literature: the amorous lyric of Imperial Spain (extending from the beginning of the sixteenth century to the mid seventeenth century). The volume will open new horizons in the interpretations of major poets of the period (Garcilaso de la Vega, Herrera, Lope de Vega, Quevedo and Góngora), but will also consider, as appropriate, the work of lesser-known contemporaries. Beyond a re-evaluation of critical responses to the love poetry, the texts will be explored in terms of the unresolved issues at the heart of what has recently been termed the 'transvaluation of values' (Creel) by means of which Renaissance secular culture is said to have overthrown the asceto-monastic traditionalism of the Middle Ages. By interrogating the poetic practises of these poets within a developing generic context, and in terms of an aesthetic response to the crisis of early modernity, this book will engage with historical moment, but disengage critically (and respectfully) with the substantial body of biographical research which (post Lapesa) has tended to dominate approaches to elegiac love lyric. While each chapter will offer discreet studies, highlighting the artistic concerns of individual poets, the volume as a whole will be informed by an intellectually coherent objective: to challenge the generally accepted vision of harmonious Renaissance voices crossing over a resisting Rubicon into a rebellious Baroque. The intention is to move beyond the theory of the 'epistemic break' (ontological and political) that is associated with the anti-mimetic impulses of seventeenth-century verse, and the break-down of a world view based on absolutes, in order to demonstrate the multiperspectivism and subjectivity that countered Imperial ideology even in the earliest sixteenth-century poets. The book will explore a wide range of issues including the practise of imitation and emulation in Renaissance poetics, the rhetorical nature of lyric subjectivity, and the complex inter-relationship between writer, text and reader. In order to appeal to as wide a public as possible all foreign language quotations will be translated into English. The book is under contract to Tamesis (delivery 2009, for publication 2010) and will appear as part of their prestigious Companion series. This was an invited commission envisaged as a single authored follow-up to Jonathan Thacker's Companion to Golden Age Theatre (see Victor Dixon's review, TLS, issue 5452, 2007, p. 26).